Enabling Ubiquitous Control of RAS

Funding from Innovate UK has allowed Muretex to continue developing their prototype system for intuitive control of robotics and autonomous systems (RAS). In the near future RAS will become increasingly necessary to many aspects of human life and work- such as manufacture, construction, healthcare, transport and energy. It is essential therefore that an easy to use and safe "langauge" or method of human/machine interaction (which is applicable to and easily portable across the many different sectors) is developed. The Muretex protoype system consists of a high level RAS, being controlled by the operator using gestures. These form a system of abstracted comands delivered to the the RAS via a data glove. Real-time visual feedback and position information from the RAS is continuously delivered to the operator's smart glasses, allowing the operator to see what, where and how the RAS is performing. This represents a prototype for a genuinely teamed integration of a human and robotic autonomous system.